DEFINING THE ROLE OF ZEB1-DEPENDENT EPITHELIAL-MESENCHYMAL CROSSTALK IN LUNG FIBROSIS

Idiopathic pulmonary fibrosis (IPF) is a life-threatening condition of the lungs where tissue becomes thickened, stiff, and scarred, limiting the amount of oxygen getting into the blood. With less oxygen in the blood, IPF patients can get breathlessness from everyday activities like walking. IPF affects approximately 6,000 people every year in the UK, with an estimated prevalence of 13 to 20 per 100,000 people worldwide. Most patients die within 2-4 years after diagnosis. As approved therapies for IPF only slow disease progression there is significant unmet medical need.

An important role in the development of IPF is played by connective tissue cells called fibroblasts. These cells provide structure to the air sacs (alveoli) in the lungs. During development of the disease, characteristic changes to these fibroblasts are observed. In IPF patients, these modified cells contain increased amounts of contractile proteins, like those involved in muscle cell function. They are known as myofibroblasts, and are responsible for laying down scar tissue. It is believed that IPF occurs as a consequence of damage to the cells that line the air sacs in these lungs, called alveolar epithelial cells. Normally, when we suffer an injury, the body quickly starts a healing response that is switched off once the wound has been repaired. This requires the precise communication between fibroblasts and alveolar epithelial cells if the air sacs in the lungs were damaged. In IPF, due to the abnormal communications or repetitive injuries, healing continues to occur resulting in the build-up of stiff scar tissue that affects the ability of the lungs to function properly.

Recently a factor called ZEB1 was identified as being responsible for communication between lung epithelial cells and fibroblasts. Cells from IPF patients contain more of this protein than cells from healthy controls. In addition, some factors have been screened that regulate the expression of ZEB1 and these may work as therapeutic targets for IPF. In this project, it is proposed that a multi-disciplinary research program, bringing together expertise from disease models and large-scale study of proteins, will uncover the role of ZEB1 in the control of communications between fibroblasts and alveolar epithelial cells to work out what goes wrong in IPF. To achieve this, 3-dimensional disease models using IPF patient-derived cells will be established, and advanced proteomic techniques that allow identification and quantification of many proteins at once will be used. Lung washings or biopsies from patients with IPF (obtained during their routine clinical diagnosis) will be evaluated to identify readouts (called 'biomarkers') that might give insight both into disease mechanisms and also identify those patients who may have disease that is present in 'normal' regions of their lungs. This information will directly improve clinical trial design by helping to select patients whose disease is caused by the target of the drug being tested, and will eventually help counselling and selection of the best type of treatment for an affected patient.

The outputs of this project will inform further research, enhance our understanding of IPF, and the long-term aim is to provide effective targeted therapies for sufferers to reduce symptoms of this devastating disease and improve their quality of life as well as to identify biomarkers for IPF patients.

Technical abstract
The contribution of epithelial-mesenchymal transition (EMT) to human fibrogenesis is controversial. EMT, a dynamic and reversible biological process by which epithelial cells lose their cell polarity and down-regulate cadherin-mediated cell-cell adhesion to gain migratory properties, is involved in embryonic development, wound healing, cancer and fibrosis. Although studies have clearly shown co-localisation of epithelial and mesenchymal markers in fibrotic disease, the number of fibroblasts arising from epithelial cells was small in some lineage tracing studies, and so any pathogenetic role for EMT in fibrosis has been uncertain. It was recently reported that rather than contributing directly to the mesenchymal population, ZEB1-dependent EMT of alveolar epithelial type II (ATII) cells contributes to fibrosis via aberrant epithelial-fibroblast crosstalk. In addition to facilitate TGFbeta-induced myofibroblast differentiation, unpublished data suggest that ZEB1-dependent paracrine signalling also drives the recruitment of lung fibroblasts. This proposal aims to map the global protein network changes in fibroblasts crosstalking with ATII cells undergoing EMT, and identify the paracrine factor(s) responsible for the fibroblast recruitment. Building on the preliminary data from the custom siRNA screen establishing STK11/LKB1 as a key regulator of ZEB1 expression, the consequences of its knockdown or activation in ATII cells, and the impact on epithelial-fibroblast crosstalk will be determined. I will use disease models involving the established RAS-induced EMT model in ATII cells, primary human ATII cells, and primary human lung fibroblasts from IPF patients or control donors together with proteomics profiling combined with bioinformatics. The findings will be important for elucidating the mechanisms controlling the ZEB1-dependent epithelial-mesenchymal crosstalk, and for understanding how fibrotic disease, including idiopathic pulmonary fibrosis (IPF), arises.

Potential impact
The proposed research will result in a significant impact on the following areas:

Academic Research: The findings from this research will have considerable implications for investigators listed within the Academic Beneficiaries, and will be disseminated to a wider academic audience through publications in high impact peer-reviewed journals and by presenting the work at national and international conferences (further information provided within the Communications Plan).

Healthcare: Although not imminently translatable, this research will help to find drug targets or biomarkers to intervene or predict the progression of pulmonary fibrosis. Building on the PI's expertise in 3D disease models, together with clinicians at the University Hospital Southampton, the findings will be extended to patient-derived cell cultures for therapeutic purposes and drug discovery. These will represent cost-effective methods, which will ultimately help increase anti-fibrosis treatment efficiency, enhance the quality of life and decrease the burden on the National Health Service.

Biotechnology and Pharmaceutical Industry: The work will enhance understanding of how epithelial-mesenchymal crosstalk contributes to fibrosis using established disease models, with considerable implications on drug discovery. Those in biotechnology and pharmaceutical industries looking to develop novel and improved approaches for the treatment of lung fibrosis will greatly benefit from the outcomes of this study. Knowledge transfer activities with these partners have been actively implemented (e.g. the recent Boehringer Ingelheim & UoS collaborative research project, in which the PI acts as a Co-I) - this is likely to positively influence these industries and create new jobs to increase UK's competitiveness.

Education: The proposed work will contribute to building a workforce for the future of research in lung fibrosis with unique and highly desirable skill-sets, including 3D cultured disease models, proteomics and bioinformatics. This project will directly train one PDRA and will contribute to the training of several PhD students already in the PI's lab, as well as undergraduate students who pass through the lab. The results generated during this project will serve as an invaluable tool for research-led teaching activities in the relevant higher education courses for basic scientists and health professionals in the UK and abroad.

The General Public: The PI is committed to engaging the public, using the research to educate and to raise awareness of IPF and the importance of developing novel therapeutic approaches to combat the disease. The PI will achieve this by being actively involved in various UoS outreach events and implement partnerships with local schools to illustrate the broader impact of the research, to inspire the next generation of young scientists (further information provided within the Pathways to Impact document). The UoS has a Public Engagement with Research unit "PERu", with a dedicated team who will assist in identifying activities and events for promoting the research. Through this program, the project will have an ongoing impact on public awareness, engagement, and debates around the importance of basic research for understanding human diseases. The UoS press office and appropriate social media tools will also be used to reach the wider public.